Smart Sockets

Every year in the UK over 55,000 fires in the home kill 700 people and injure another 10,000
[Firenet - Fire.org.uk]. In Europe 2 - 2.5 million fires are reported annually, resulting in
20,000 - 25,000 fire deaths and 250,000 - 500,000 fire injuries in Europe each year [CTIF
2006]. About 80% of fatalities occur in private homes, where highly flammable domestic
house contents are largely unregulated. Consumers expect to be safest in their own homes
and often unaware of the dangers. Incidents resulting from fire and electric shock from unsafe
installations are preventable. As the population and housing stock age, and consumers use
more and more electrical items, the need for safety devices to prevent electrical fires grows.
Wandsworth Group have seen an opportunity to develop an intelligent self learning remotely
accessible plug socket which can recognise the usage patterns of an electrical appliance and
detect incidences of abnormal usage. Appliances are characterised by different levels of
power consumption, and peaks and troughs of that consumption dependent on the device
operating cycle (for example hair straighteners consume more power as they are heating up to
around 250 degrees c, and then lower consumption once at temperature). Our intelligent
('SMART') socket will learn the typical power consumption profile of an appliance and
automatically turn off the appliance after a defined period. The socket will also be monitored
and controlled remotely by the consumer.